Compact and cost effective; submersible subsystems for inspection.

At Deep6 we aim to lower the barrier to entry of submerged inspections; significantly reducing costs whilst also improving the success rate and quality of data captured by unmanned submersibles.

To date we have developed a unique, cost effective unmanned submersible design to be launch from an autonomous surface vessel. Now our objective is to develop two new subsystems for our submersible; to enable it to realise its goals as a compact and low cost, yet powerful inspection tool.